Humanitarianism 2.0

Humanitarianism 2.0 emerges from PI James Thompson's work on the AHRC funded 'In Place of War' project, which is currently completing a follow on grant creating an online platform for artists in war and disaster zones. The premise of 'In Place of War' was that local artistic response to war provides a valuable and inspirational resource to people seeking to respond to crisis through the arts internationally. The new platform in development extends this to provide a means for that expertise to be shared, archived and exhibited.

The H20 initiative builds on this work, expanding it to explore a much wider range of innovations in social media applied to situations of upheaval, disaster or war. While firmly based within the arts and cultural practice, it now broadens the remit to connect with a range of different social and cultural practices that have emerged in the last five years as new forms of present tense responses to crisis. For example:
1. Facebook involvement in the Arab Spring - starting in Tunisia and spreading across the region, activists, artists and citizen journalists have reported on and represented the changes within their region using the power of social media to document, link and promote opposition to the old regimes.
2. Texts and tweets that supported the mapping of the Haiti earthquake - soon after the 2010 earthquake SMS technology and tweets were used to report on local situations and map needs, eventually being picked up by UN disaster relief coordination authorities.
3. The digitisation of the Colombian city of Medellin - since 2006 the city authorities in Medellin have embarked on an ambitious programme to digitise their city as a response to the post-war and drug related violence.
4. Twitter and the UK 2011 riots - controversies surrounded the role of social media in both provoking, recording and at times combatting the unrest in the summer of 2011.

H20 seeks to link and learn from these diverse but related initiatives by providing a forum through which pioneers of web 2.0 technologies can be brought into productive dialogue with experts in humanitarian relief. H20 will bring together an interdisciplinary team - experts in humanitarianism, e-research, and interactive technologies as well as non-HE professional organisations to develop the project. This group, many of whom have already pioneered social media responses to situations of unrest, will then explore the opportunities, potentials and questions that arise when new forms of social, interactive and user-led technologies are applied to situations of humanitarian crisis.

Potential impact
In a short exploratory project any impacts beyond academia are particularly speculative. The project is exploring innovations in web 2.0 technologies in response to humanitarian crises. It is directly seeking to inform non-academic audiences in disaster response and within new creative industries and encourage them to explore seriously the fertile potential of interactions between these two areas. It is hoped that this will eventually lead to innovations in the use of technology and new media in the fields of humanitarian and disaster response. In addition, it seeks to support new forms of user engagement in relief services (particularly in vulnerable communities' abilities to respond to, reflect upon and share their experiences of international care). Similarly, it aims to encourage new ways of archiving immediate reactions to disasters so that responses can be accessed and learnt from in the future. Social media involvement in unrest is both controversial (see twitter and UK riots) and transformative (see online mapping in Haiti) - this project's long term aim is to build public awareness of the exciting potential of these technologies but to temper that with well-informed critique that could come from a research process such as this. We would hope a longer term outcome would be new technology projects informed by this research, and innovations in and attention to social media strategy within the humanitarian aid sector.